University of Dundee and Onorach Limited

To apply clinical research, machine learning and cyber security expertise from Dundee University to develop and validate Onorach’s patFINDER software system; interrogating medical data to efficiently identify and recruit patient cohorts to clinical trials that meet specific inclusion/exclusion criteria.